Intuitions of the truth. Burckhardt's and Nietzsche's rejection of scientific method in the "sciences of the spirit"

This research project will show the extent to which Jacob Burckhardt and Friedrich Nietzsche shared the same approach to humanities through a comparison of their published and unpubished works. The aim is to analyse the implications of their shared perspective, an aesthetic method that they devised as an alternative to the principles of both positivism and historicism.